Real-time High-Fidelity Synchronous Audio Recording & Production Across Domestic Broadband

We have designed and intend to create a compression, transmission, and workflow technology to enable audio producers and artists the ability to synchronously (in real time) collaborate and record audio together from remote locations across domestic broadband with lossless quality audio. Or, put simply, we have designed the technology and workflow for a remote-music-studio by linking home-studios together that perform as well as a commercial studio. This is a game-changing approach to music making, performance, and cultural expression that not only addresses a real and pressing issue in the entertainment and cultural industries caused by Covid-19, but also provides a forward-thinking innovative new approach to audio studio design. This experience is enhanced with personalised postage of any equipment necessary for the artist in question to record to a professional standard.

Our key objectives are:

* To productise a prototype of a low-latency compression & transmission technology for remote lossless audio collaboration
* To test and develop a workflow that integrates the technology into artist & producer projects without learning any new systems
* Enable sound professionals who support artists, to keep supporting these key culture makers remotely.

Currently, collaborators on audio projects that aim for a high production value audio (music artists, professional podcasters, entertainment producers, music producers etc.) must be in the same physical location in order to record and produce works together. The workflow for such projects tends to be:

1\. Write/develop material

2\. Produce, Record & Structure audio material

3\. Mixing/preparing audio

4\. Publish Audio

Many artists and creators of culture are now in a near-impossible situation due to restrictions placed throughout the Coronavirus pandemic when it comes to collaborating on writing, recording, and producing audio in real-time.

There are a handful of good technologies solving remote-collaboration of audio asynchronously (not in real-time) but these technologies cannot recreate the creativity, social engagement, cultural meaning, and collaborative artistry that can only occur when two or more artists work together in real-time.

We believe that by successfully creating a compression, transmission, and workflow technology to allow synchronous recording and production of audio across home-broadband without loss of quality will rekindle the creative output of those artists suffering from lock-down, and also provide an innovative new technology and workflow liberating a new home-studio economy post-Covid. Never has it been more important to allow culture to thrive through the arts.